Examining Serotonin Signalling Kinetics in Frontal Cortical-Amygdala Circuits During Flexible Goal Directed Behaviour

Main BBSRC strategic theme: Understanding the rules of life
Secondary strategic BBSRC theme: Bioscience for an integrated understanding of health; Transformative technologies

This PhD project aims to examine the dynamic roles of serotonin (5-HT) signalling in the lateral orbitofrontal cortex (lOFC) and basolateral amygdala (BLA) during flexible goal-directed behaviour. While previous research has established the importance of 5-HT in these regions to cognitive flexibility, the precise temporal dynamics of 5-HT release and its region-specific functions remain poorly understood. Using cutting-edge fibre photometry with genetically encoded 5-HT biosensors (gGRAB5-HT3.0), this research will provide unprecedented insight into how phasic and tonic 5-HT signals modulate value-based decision-making during conditions of uncertainty.

As results are accrued, experiments will progressively increase in complexity. First, I will validate our ability to measure 5-HT using fibre photometry in the rat. Next, I will monitor 5-HT dynamics during several behavioural tasks in which orbitofrontal and amygdalar 5-HT release are known to play a role, including simple probabilistic reward learning and reversal, as well as contingency degradation. If results are promising, fibre photometry will then be combined with our probabilistic serial reversal learning task with hierarchical uncertainty manipulations. Data from this task will allow us to precisely understand which aspects of flexible learning (e.g. learning rate, belief precision, etc) are regulated by 5-HT, as well as how the 5-HT signal multiplexes by regions (OFC vs BLA) and signal type (tonic vs phasic). Based on experiment results, the project may shift between Pavlovian vs instrumental and rewarding vs punishing versions of the described tasks. The effect of pharmacological and non-pharmacological 5-HTergic interventions are also likely to be assessed.

This PhD project is positioned at the intersection of computational psychiatry, cognitive neuroscience and psychopharmacology, making it highly relevant to both pure and translational neuroscience. Results may provide insights into 5-HT precise role in cognition, why belief updating becomes dysfunction in psychiatric disorders and how commonly prescribe 5-HTergic drugs improve such disorders. The work will also be useful in bridging the Bayesian theories of brain function and neurobiology.